German Communities in Transylvania between the Twelfth and Fifteenth Centuries

My research proposal concerns German migration and settlement in Transylvania between the twelfth and the fifteenth
centuries, particularly in terms of interactions between the Transylvanian Saxon communities and other organizations
across Transylvania, the kingdom of Hungary, and medieval Latin Christendom. More broadly, I am interested in German
migration to Central and Eastern Europe, and political, cultural, and religious connections across medieval Latin
Christendom, particularly between Central Europe and Western Europe. Key themes on which I would like to work both
for this project and in the future are diplomatic exchanges and the flow of religious and cultural influences between the
different regions of medieval Latin Christendom. I am also highly interested in the meaning and validity of the phrase
'medieval Europe' and the political implications of this phrase, as it is employed by medieval historians.